University of Reading and One Sightsolutions Ltd

To generate and capitalise on a significant market opportunity in the intelligent building control sector by developing a highly novel dashboard system to support storage of building lifetime data as well as a framework for the development of associated driver devices and relevant training material.